Predictive Test for Pre Eclampsia (PTPE)

Pre-ecampsia (PE) is a syndrome that is a major cause of morbidity and mortality in mothers and babies. Current indicators have limited reliability, an apparently-well woman throughout pregnancy may suddenly develop PE symptoms close to term, with potentially catastrophic consequences.
There have been many studies, in 2008 Khan et al reviewed over 1700 research problems which were seeking a reliable test for PTE and none were judged to be effective. The need for such a test is not questioned.
A Pilot Study carried out by a clinician in Hampshire showed a causal link between the uric acid levels in the saliva of pregnant women and gestational problems such as preeclampsia and small babies. The test which is simple, non invasive and inexpensive, appears to be much more accurate than traditional PE indicators and in particular appears to have greater efficacy in predicting gestational problems from week 20 onwards than other tests.
With regard to pregnancy the UK has an unacceptable annual record, with over 4000 still
births, 2500 neo natal deaths and over 80 maternal deaths per annum, indicating an urgent need for early identification of those pregnancies that may be at risk, to allow preventative measures to be taken. The study gave, on average, indications of problems as early as 24 weeks, some 6 weeks earlier than other tests.
The study used a prototype testing system on 135 pregnant women; a multi centre study with up to 1000 subjects is now proposed to confirm the efficacy of the test to provide an evidence based solution to a problem that causes much distress to many families and adds considerable cost to maternity services across the world. It is only with evidence from a multi centre study that there will be adoption of the test in the UK and overseas.